Design and analysis of ontologies for crystallisation processes

Although the crystallisation literature has many examples of processes and outcomes, these are difficult to search and analyse because they are not in a factorial, structured format in large numbers.
The advantages of a database of factorial crystallisation experiments are:
- To create a searchable repository of crystallisation experiments
- Structured, factorial data lends itself to machine learning analysis
To be analysable we require not only successful processes, resulting in the desired outcome, but also the processes that gave unwanted end products. However, it is often only the successful processes which are described in the literature, and the process parameters are contained within text and tables which are not easily extracted using automated methods.
This project hopes to create an knowledge graph of crystallisation experiments rich enough for a machine learning analysis. There is however no method of collecting the data required to populate the knowledge graph. The project has several workstreams:
1. Develop mechanisms for bulk collection of crystallisation data.
a. From electronic lab notebooks
b. From laboratory equipment as experiments run
c. From unstructured bulk data sources
d. Manual input
2. Devise an ontology to describe crystallisation experiments, using existing ontologies to support requirements where possible
3. Work with crystallisation professionals in both academia and industry to engage them with the data collection exercise and the benefits of the work
4. Collaborate with the Cambridge Crystallisation Data Centre for their experience with large crystallisation datasets and for project visibility and credibility
5. Develop analyses of the knowledge graph data to gain useful results to help improve crystallisation processes, with the intention of driving up quality and efficiency